Telling the Bees

'Telling the Bees' is a collaboration with Tay Landscape Partnership (TayLP) and beekeeping groups in the Perth and Tayside area to conduct research into beekeeping knowledge and the many ways it is created, stored and transmitted.

Beekeeping is currently experiencing a surge of popularity, coinciding with a rise of localism and a consumer drive for homemade produce. Bees have also become popular subjects of non-fiction prose, literature, poetry and art, in part because their plight has become emblematic of contemporary environmental crises. Whilst a new generation of beekeepers is emerging, the methods by which they learn their skills is changing. As a highly mythologised practice, incorporating elements of folklore, literature and long-standing oral traditions, beekeeping can historically be regarded as a form of Traditional Ecological Knowledge (TEK). However, now that short courses and beekeeping manuals are commonplace, there is a question as to what extent traditional elements remain. Is the modernisation of beekeeping resulting in the loss of traditionally held knowledge, understanding and practice? Our research considers this question and offers a bridge between different practices: working with beekeepers, writers, artists and designers, we will co-create new experimental forms of beekeeping knowledge (such as 3D printed artworks, creative writing and interactive films, to name just a few possibilities) by recodifying and repackaging beekeeping knowledge into 'future folklore'.

TayLP, a public and third sector partnership in receipt of a £1.43 million Heritage Lottery Fund grant, has a remit to work with communities in the Perth and Tayside to "reconnect residents and visitors with the natural, built and cultural heritage of the area". This includes a bee colony regeneration project, with aims that include training 20 new beekeepers and producing 10 events in local schools between 2014-2018. 'Telling the Bees' will augment and expand these activities. After an initial review of beekeeping knowledge and practice, including an analysis of the Moir Rare Book Collection of beekeeping books at Fountainbridge public library, Edinburgh and participation on beekeeping training courses, the project team will run a series of workshops with TayLP, schools and local community groups to collaboratively develop new creative research models (future folklore) that generate a shared understanding among beekeeping and non-beekeeping community members of the significance of beekeeping for local landscape management, cultural heritage, and environmental sustainability. The project will also play a key role at TayLP's annual Heritage Festival in Carse of Gowrie, where it will showcase its research and gauge public reaction to the 'future folklore' prototypes.

In addition to its presence at the TayLP's Heritage Festival, 'Telling the Bees' will raise awareness of its research via a public facing website and social media profiles. Its creative outputs, the 'future folklore', have the potential to reach and connect with new audiences beyond those directly engaging with the project activities, and long after the project has been completed. A one day symposium held at the end of the project will reflect on the concept of 'future folklore' and help disseminate the research findings.

'Telling the Bees' contributes to the Connected Communities programme by making community groups an integral part of innovative research, engaging them in an exciting and stimulating series of events and workshops. They will help co-produce outputs that cross disciplinary boundaries in the arts and humanities, and which form a timely investigation into TEK, cultural heritage and environmental management.

Potential impact
Direct beneficiaries include:
- Volunteers and Staff at the Tay Landscape Partnership (TayLP) - an HLF funded partnership of third sector and public sector organisations including Perth & Kinross Heritage Trust, Perth & Kinross Countryside Trust, Gannochy Trust and Perth & Kinross Council
- Existing beekeeping charities such as East of Scotland and Perth District Beekeepers Associations
- New beekeepers involved in the TayLP training programme
- Wider public attending the TayLP Festival
- Beekeeping inmates at HMP Open Estate Castle Huntly
- Schools in Perth area
Indirect beneficiaries who can potentially use the research include beekeeping associations in Cornwall and the UK and other Landscape Partnerships in the UK, as well as the storytelling community in Scotland, including groups such as 'Blether Tay-Gither' (Dundee), and Bagatelle (Lothian).

The research has the potential to benefit third and public sector partnerships, existing communities of interest, and the wider public in the local Perth area. We envisage 4 areas of impact.
Impact 1: the research will benefit TayLP by increasing their effectiveness as a third and public sector partnership in delivering one of their key objectives: "to reconnect residents" with the "natural" and "cultural heritage of the area". The research will enhance capacity among staff and volunteers to engage with the local community through the use of creative research practice and future folklore. This will be achieved through involving staff and volunteers in oral histories and education outreach, codesign workshops, coproducing and providing documentation for their annual Heritage Festival, providing legacy materials for use by staff and volunteers. The impact will be measured through feedback from TayLP staff and volunteers throughout the project, and from measuring the level of community engagement with project outputs at the Festival. It is anticipated that this increase in effectiveness will also be realised beyond the 12-month life of the project, as the TayLP partnership work continues until 2018.

Impact 2: the research will benefit the local community, by developing public awareness and enabling a deeper shared understanding among beekeeping and non-beekeeping community members of the significance of beekeeping for local landscape management and environmental sustainability. This will be measured by evaluation of: public responses to the codesigned outputs at the festival; the experience of those involved in the project such as trainee beekeepers, volunteers, school children, or prison inmates. Methods such as questionnaires, personal meaning mapping, brief interviews, will seek to capture changes in understanding, attitudes, and any intended future behaviour of participants and the wider public.

Impact 3 - charitable beekeeping associations directly involved in the project will gain knowledge and experience of working with academic researchers to communicate their work and beekeeping knowledge to future potential beekeepers (including children and young people) and the wider community in new, sustainable, and exciting creative ways. Beyond the 12-month life of the project, the festival documentation, creative outputs, website, experience gained, and other academic outputs will potentially benefit beekeeping associations outside the Perth area, such as Cornwall and the rest of the UK. The symposium also offers a collaborative forum for the dissemination of shared knowledge.

Impact 4 - the research will provide cultural enrichment for individuals and communities participating in the project, through the codesign workshops, outputs at the TayLP festival, volunteer involvement in oral history recording and/or contributing to the website content, and any work undertaken with inmates at Huntly or in schools. Evidence of cultural enrichment will be captured using simple questionnaires and/or personal meaning maps at the end of events.